AI-Driven ROI-Optimized Energy Retrofits for Building Portfolios

UpGreen is poised to revolutionise the commercial retrofit sector with an AI-driven platform that addresses the inefficiencies plaguing energy retrofits in SME-occupied, landlord-owned buildings.

Data-Driven Decision-Making: The algorithms driving our platform will harness machine learning to analyse large datasets, enabling precise predictions about energy savings and ROI from potential retrofits. This method significantly empowers landlords and tenants to make informed, confident decisions regarding which energy efficiency measures to implement.

Automation of Administrative Tasks: Recognising the administrative overhead in retrofit projects, our AI solution automates tasks such as data collection, analysis, and reporting for construction companies. This automation streamlines the retrofitting process, cutting down on the time and cost traditionally associated with such projects and eliminating a significant barrier to entry for SMEs.

Project Management Optimisation: The algorithm will identify the highest ROI retrofits across a building portfolio where implementation is most efficient, ensuring retrofit implementations are completed without disruption, and with predictable costs, enhancing overall project success rates.

In conclusion, UpGreen's project will culminate in a sophisticated AI platform that not only complements but significantly enhances the services currently offered in the retrofitting market. It is an innovation designed to meet the urgent need for energy efficiency in the commercial rental sector, aligning environmental imperatives with business acumen, and setting a new benchmark for sustainability in the built environment.